Ova 3

The aim of the Ova 3 project is to develop an innovate, dual-therapy device that uses TENS (Transcutaneous Electrical Nerve Stimulation) technology and soothing heat therapy for safe and effective relief from menstrual pain with no side effects. Wearable and discreet, the device is a drug-free, non-invasive, and affordable alternative to current pain relief options that can be used whether you are at home or on-the-go.